Machine Learning for Flying Vehicles - Demonstration for autonomous fire-fighting aircraft

Fire-fighting flights are very dangerous and put pilots in a high workload environment. Accidents are frequent, and most of these result in loss of life and loss of the airframe. The impact of such accidents on the morale of the pilots and fire-fighting forces is huge, and the public is very sensitive to the protection of the forest environment. The accidents are due to the high pilot workload and the degraded visual environment where the aircraft operate. This project will deliver a solution based on augmenting the aircraft with an intelligent system and replicating the degraded visual environment using high-fidelity computational fluid dynamics.

Pilot workload measures the mental and physical demands placed on pilots during flight operations [1], and its management is a critical component of aviation safety. The workload is intensified as pilots navigate extreme and often unpredictable flight environments, requiring them to manage various tasks such as aircraft control, communication, and completing the mission objective. Challenges such as poor weather conditions, degraded visibility, and rapidly changing environmental conditions in high-stakes missions such as search-and-rescue or fire-fighting operations further exacerbate the pilots' demands, potentially reducing the overall mission effectiveness and operation safety [2].

To reduce the workload, increasing the autonomy of flying vehicles is essential. However, the general unpredictability and mathematical complexity of modelling some of these tasks make designing conventional autonomous aircraft difficult. An alternative method which this research is aimed at is the implementation of an intelligent flight control system based on artificial neural networks (ANNs). This control system will be able to learn, anticipate and perform continuous and repetitive stabilisation tasks such as automatic gust detection and correction, lateral repositioning, station keeping, etc., allowing the pilot to focus more on the core objectives of the flight.